Explaining and securing robot planning algorithms using adversarial machine learning

The main aim of this project is: To explain and secure robot planning algorithms using adversarial machine learning

The key research objectives/research questions are:

Motion planners are crucial components of real-world robots, which compute safe motion for robots to execute navigation or manipulation tasks. Planners enable the robots reach their goals in variant tasks, such as arriving at their destinations or reaching and grasping objects. Two current problems with motion planning algorithms are the following:

1. They are brittle, and may thus fail or lead to unexpected results upon small changes to the environment, e.g. floor unevenness, floor angle, initial posture, object geometry, friction in robot joints etc.

2. They are opaque: meaning that users have trouble anticipating when the algorithms will fail, and anticipating how they will behave. Therefore users will have to fiddle with the algorithms and situations many times until they start getting a good idea about how the robot/planner will behave.

The objective of this project is to tackle these two problems.

To achieve these objectives, I will:

leverage techniques from different areas of computer science, robotics and AI (adversarial machine learning, clustering, motion planning, and robust optimization) to solve these problems.

First, adversarial machine learning algorithms will be developed and applied in order to learn to how to fail motion planning algorithms in a variety of ways. An adversary will be added to motion planning scenes. It can be reinforced to search for hard problems and barriers for the planner. It is rewarded when it makes the planning fail. Therefore, it learns to find the weakness of the planner and generate attacks on it. An adversarial can perform different perturbations in the planning scenario, e.g. changing the friction and external force, applying changes to the point cloud map and obstacles. The learned adversarial models will show us how ill-intentioned stakeholders can create security "attacks" that lead a planner to fail or take a route that is of interest to the attacker-and they will provide hints for how we can improve current planning methods to be more robust.

Second, an algorithm will be developed to cluster this model into "exemplars" of typical failure modes - which will then be used to build summaries or "datasheets" of planner failure that users will read in order to understand the capabilities and limits of the robot. User studies will be conducted in order to evaluate the effectiveness of such datasheets and to iterate their design. Through this part of the project the thesis will thus also contribute to the area of Explainable AI and Human-Robot Interaction.

Third, the learned models will be applied to develop robust motion planning algorithms that reduce the failure and security issues previously identified. The degree to which the new models improve performance and user trust will then be evaluated.

The expected novel contributions are:

This research will provide an important contribution at the intersection of adversarial machine learning and robotics, which has yet to be explored. Studying the failure patterns of motion planners will contribute to the explainability of planning algorithms. The expected contributions are as follows:

1. building adversaries that can find hard problems for the planner and generating attacks on spots where the planner is likely to fail

2. clustering failure cases and compile datasheets for users to understand the limitations of the planner. This contributes to Explainable AI and Human-Robot Interaction

3. enhancing the robustness of the planning algorithms to perturbations in the environment

This PhD is relevant to the following EPSRC research area(s): information and communications technologies, engineering